Direct Crimp Resistance System (DCRS)

Industry has many instances of current carrying cables that are critical to the success of the
application. Power is nearly always mission critical; reputation, client confidence and most
importantly lives can all be at risk if current carrying cables fail. Cables are routinely
terminated using a metal tag that is crimped to the copper conductor. Because there are many
variables in both the material and crimping processes, the quality of the connection and hence
reliability is also variable. Industry has several strategies to combat these variables: Strict
control of materials and processes, visual inspection and destructive testing.
Material and process control is expensive and time consuming and offers no guarantee that
cabling and wiring will not degrade over time. Visual inspection is time consuming, only
checks the physical appearance of the connection and in a manufacturing environment can
only be used to sample batches.
Destructive crimp testing, usually using a pull test or cross section micrograph can only infer
that delivered crimp quality is good. It too is heavily reliant on the sampling methods used
and wastes materials as irrespective of whether the crimp (cable) passes or fails the test, it
must be discarded. If one crimp fails the test, then the whole production batch must be
discarded.
Because there is no fast, low cost test available that can be used on 100% of all cables, very
few suppliers can actually test the crimped cables they deliver. For this reason, many
electrical/engineering industries record crimp failure as a serious challenge to reliability.
Engineering solutions Ltd have pioneered an innovative Direct Crimp Resistance System,
which enables all production crimps to be tested non-destructively in seconds using Kelvin techniques without any stress to the crimp or cable. This means all mission critical cables can be tested as electrically fit for purpose prior to shipment saving time, money, wasted resources
and possibly lives.